Critically Informing the AHRC's Strategic Vision for Research in India

This fellowship will contribute to the AHRC's approach to address the challenges and strategic priorities for UK-India research. The fellowship will entail outlining the parameters of the political and policy terrain which currently shapes arts and humanities research in India while also presenting a plan with suggestions for how the AHRC can best navigate the rapidly changing research context in India in developing its strategy plan for 2023-2028.